Identifying and alleviating sensitivity of neural networks to distribution shift in medical imaging

Advances in machine learning, particularly the development of effective deep neural networks, have the potential to transform medical image analysis and consequently improve diagnosis and treatment of pathology. The great value of machine-learning based tools is in accelerating and improving effectiveness of common and tedious tasks required within clinical workflows, such as by facilitating detection or delineation of an abnormality in a patient's scan. However, wide deployment of neural networks for clinical application is hindered by challenges in ensuring reliable of these algorithms. Specifically, current methodologies for developing and training machine learning algorithms commonly assume that the data used for training the model will have the same characteristics as the data on which the model will be applied. If this assumption does not hold, a phenomenon known technically as "data distribution shift", then model performance is likely to degrade. Such "distribution shift" is unavoidable due to the nature of medical imaging workflows. For example, images could be acquired using scanners from different manufacturers, using different acquisition protocols or from different populations groups. Due to the high risk associated with healthcare applications, every false prediction can be disastrous for an individual patient. Therefore, in order to enable machine learning deliver its potential, it is necessary to develop methodologies for identifying what data characteristics may lead to degradation of model's performance, and techniques for alleviating associated model sensitivity, to ensure reliable and safe deployment of machine learning based tools in clinical workflows.

This research will investigate what characteristics of the imaging data cause the predictive performance of ML models to degrade when they differ from the characteristics of data used during training, and develop methods to alleviate such sensitivity. One technical objective of this project is to develop novel generative networks that can learn the distribution of characteristics in the training and testing data. Generative networks are then capable of generating new, synthetic data, with the characteristics that the user specifies. This property can be used to interpret and identify what types of imaging characteristics degrade performance of another model of interest. Moreover, we will use such generative models for alleviating sensitivity to such characteristics. For example, generative models can be used to create synthetic images with characteristics similar to those of data that are acquired from the environment of deployment. These can then be used for training more robust models, with increased capability to make predictions outside the training data. Moreover, this research aims to develop methods that can enable a neural network to autonomously adapt its internal representation after deployment, to be more optimal for the specific data that it processes, rather than those it has been trained on. This would allow more optimal performance without the expense of retraining the model or re-collecting data that match those from the environment that a tool is aimed to be deployed in. Ultimately, the project will develop the next generation of frameworks and techniques for developing more transparent and reliable machine-learning based tools for healthcare.
This project applies advanced computer science technologies to medical applications. It tries to optimise disease diagnosis, decision making and treatment using algorithms that extract useful information from medical data. Therefore this project falls within the EPSRC Medical Imaging research area and the Healthcare Technologies theme.